Heterocycle Synthesis in Flow: Diverse Screening Collections via Continuous Flow Processes

This work will develop a reliable and efficient process for heterocycle synthesis in continuous flow, to generate compounds appropriate as fragments or lead-like compounds for screening against biological targets. A variety of activated methylene compounds and halo-alcohols with varied substitution and chain length will be combined through the same process.